Public Transport Distancing and Contact Tracing Platform

It is vital to ensure that the nation's transportation systems can continue to function while maintaining required social distancing and the ability to contain localised outbreaks of Coronavirus via contact tracing. Not only are passengers required to maintain distance, there have been well-publicised cases of overcrowded trains or buses and, sadly, the subsequent deaths of several drivers.

This project allows public transportation operators to enforce adequate social distancing by capturing and sharing vehicle occupancy data, fed back to the operators and their passengers. This allows passengers to travel more safely and transport operators to have the data to enforce social distancing measures by adjusting their fleet capacity to meet demand.

The system can integrate with external sources of passenger boarding data, such as smart-card tap in data, and also has the potential to integrate with emerging contract tracing applications as it is account-based.

The project, if extended, will focus on obtaining key learnings from an industry trial of the system, including success metrics and customer feedback. This will aid in the subsequent development of a business plan, marketing materials and sales execution plan to aid in its commercial exploitation.